Benjamin Ndubuisi - VINGAI

VING.ai is an AI-powered and secure currency exchange platform for Africans living in the UK. Exchange will be completed via an escrow engine that allows individuals to get matched and safely exchange currency at mutually-agreed rates without the typical international transfer wait times and high fees. VING.ai will allow users to create an account, upload their means of identification to meet KYC and AML requirements, add their preferred payment details, and send funds to and from their local or foreign accounts with the tap of a button via mobile and web.